The Community-Media Analytics Platform: C-MAP

C-MAP aims to create cross platform analytical tools for managing feedback across multiple platforms, focussing on effective collection and presentation of analytics, which will enable the option of automatic, reactive tailoring of content and delivery. C-MAP will exploit the opportunities presented by the L-DTPS, creating a toolset which will be of value to any provider in this field, but also of value to Public Service providers, who equally will benefit form effective targetting of content, including content of local area interest. The feasibilty study will investigate most effective options for this toolset and produce a demonstrator which would serve as a marketing tool, potentially to take advantage of the L-DPTS window of opportunity.